Liverpool Hope University and APPA Scotland Ltd

To develop emotional recognition in a mobile platform enabling the well-being app to assess evasive responses and provide additional questions that will allow the app to fully assess a vulnerable young person's available sources of support or lack of them.